Developing Machine Learning Methods to Constrain the Properties of the Quark-Gluon Plasma

This project will focus on using machine learning within heavy ion collisions. Whilst machine learning is
prevalent in areas of high energy physics (HEP), its full potential is not yet reached within the ALICE
experiment [1]. Machine learning involves training algorithms through statistical methods to improve
accuracy in data analysis. These algorithms will hopefully allow new physics to be explored.
During this project, work within the JETSCAPE collaboration [2] will be performed to connect theory to
experiment. In heavy ion collisions, Monte Carlo simulations based on theoretical calculations are used
to interpret experimental data. Comparing the simulations to the data allows conclusions to be drawn
on the success of the theory on which the simulations are based. These simulations have free parameters
associated with them which correspond to important properties of the QGP, such as the jet transport
coefficient, related to the jet-medium coupling. Through rigorous data-theory comparison, there is the
opportunity to constrain these free parameters, and Bayesian parameter estimation provides a natural
way to do this. When dealing with many free parameters in these calculations, the key issue is the large
parameter space. Optimising parameters individually would involve a high computing cost. Also, these
parameters have to be estimated from an experimental data sample which in itself causes more issues as
bias can be introduced. Machine learning techniques such as Gaussian Process Emulators using Latin
Hypercube Design, and Markov Chains can be used to optimally select the sample space from which the
parameters could be determined. Work during this project will contribute to JETSCAPE calculations
aiming to deploy these analysis tools to constrain the QGP properties. Previous investigation using this
framework is shown here [3] [4].
Initial work will include modifying the theoretical framework used in JETSCAPE simulations. In
previous Bayesian analyses conducted by the collaboration, not all known factors in the jet-medium
interaction and the hydrodynamic medium were considered. Currently, heavy-ion collisions are simulated
by inserting jets, which are simulated in proton-proton collisions, into a pre-simulated evolution of the
plasma. These simulations are performed a given number of times, and then one is randomly chosen to
form the plasma evolution for an event. The modification will enable the evolution of the plasma to be
simulated alongside the jets. This will allow parameters associated with the evolution of the medium,
such as its initial temperature, to be varied simultaneously with parameters related to the propagation
of jets through the medium. These variations will be evaluated by studying the variation of jet-based
observables, such as the jets' nuclear modification factor RAA and elliptic flow v2. This work will form
the first steps towards the next generation of Bayesian analyses within JETSCAPE, which is work that
I will be involved in throughout my PhD.
References
[1] "Alice." https://home.cern/science/experiments/alice. Accessed: 2023-10-25.
[2] "Jetscape." https://jetscape.org/. Accessed: 2023-10-26.
[3] JETSCAPE Collaboration, S. Cao et al., "Determining the jet transport coefficient q from
inclusive hadron suppression measurements using Bayesian parameter estimation", Phys. Rev. C
104 no. 2, (2021) 024905, arXiv:2102.11337 [nucl-th].
[4] JETSCAPE Collaboration, R. Ehlers et al., "Bayesian Inference analysis of jet quenching using
inclusive jet and hadron suppression measurements", arXiv:2408.08247 [hep-ph].
1